Catalysis under Pressure - Free Radical Detection by EPR

Sustainable Chemistry has revolutionized the way in which products and processes are produced. In simple terms, sustainability in the chemical sciences seeks to enhance the efficiency of natural resources supporting the production of a greener and more resource-efficient future. This requires the minimization of energy consumption, embracing environmentally friendly chemicals, and effectively managing the life cycle of all materials involved. Catalysis plays a pivotal role in this sustainable chemistry future. From a technical perspective, modern catalysts are immensely sophisticated, engineered and advanced materials, that have contributed to the creation of biodegradable plastics, and reduced our reliance on harmful materials involved in the production of fuels and fertilizers. There has been an increased call for environmentally friendly products to address issues with sustainable energy production, reduce industrial emissions, and tackle climate change.

Fundamental to the development of these new catalysts is the essential requirement to understand how they work and the mechanistic pathways of the of the reactions involved. To achieve this, multiple characterisation techniques are often deployed to understand how catalysts operate; no one technique is singularly definitive, and each present their own inherent advantages and disadvantages. This project will utilise a unique high pressure EPR spectroscopic technique to further gain a deeper understanding of catalytically driven reactions in solution, and how the effects of super high pressures alter and/or enhance the modes of the radical reactions.